Drifting together in the Anthropocene

This project sets out to investigate the possibilities of the contemporary dérive or drift in ways that make it fit for the Anthropocene - a contested and complex term used by scholars in number of different disciplinary field to account for the ways in which nature and culture are now mixed up, no longer separate domains. As both concept and practice, drifting acts as a double-edged phenomenon, a manner of thinking and performing that is predicated on both moving and being moved, and that may allow us to experiment with ontologies and epistemologies for developing a new social choreography.